Ortho-diborylated materials for accessing deep LUMO Near-IR MR-TADF emitters

Near-infrared (NIR) emission is important for multiple applications, e.g. in night vision, security, medicine, sensors and telecommunications. However, this requires efficient NIR emitters, ideally with narrowband emission (no emission in the visible region). The state of the art for NIR emitters are organometallic complexes, quantum dots and perovskites, however these all have drawbacks associated with the use of scarce and/or toxic metals (e.g. Pt, In , Cd, Pb). Organic compounds that are efficient NIR emitters are much less developed, despite the improved sustainability and lower toxicity that organic materials offer. This is because it is challenging to access high-efficiency all-organic NIR emitters due to the energy gap law, which states that non-radiative transitions will significantly increase with a decreasing energy gap, generally resulting in weak emission for organic NIR emitters. Recently, organic emitters displaying multiple resonance thermally activated delayed fluorescence (MR-TADF) have emerged as an attractive alternative to heavy metal /precious metal emitters. MR-TADF relies on a mechanism based on the thermal up conversion of triplet excitons into singlets via reverse intersystem crossing, which is possible when the singlet-triplet energy gap, is sufficiently small (<0.2 eV). A small singlet-triplet energy gap can be achieved by spatial separation of the HOMO and LUMO. MR-TADF emitters are the state of the art in organic emitters and rapid progress has been made generating efficient MR-TADF emitters from the deep-blue to red spectral region for use in OLEDs. However, there are no NIR (defined as emission(max) > 700 nm) MR-TADF emitters reported to date to our knowledge. We will pioneer a new synthetic approach that goes beyond the state of the art to generate materials with two/four boron centres ortho to each, this will enable access to novel structures that are efficient NIR MR-TADF emitters.